Collimator employing nanotechnology and X-ray optics for novel lightweight flat panel X-ray Source

The project utilizes the unique combination of X-ray optics skills and nanoengineering
facilities at the Rutherford Appleton Laboratory (‘RAL’) to create an X-ray Collimator for
clinical, security and industrial imaging applications on behalf of Radius Diagnostics Ltd
(‘Radius’).

The proposed project will: incorporate the lessons of a prior Viability Study and develop a basic prototype at centimeter scale; conduct specialist testing that will confirm technical feasibility; investigate production and assembly options; and, create a Collimator that can be integrated with the X-ray source.